Diversity meets Sustainability meets Edutainment for babies to children aged five years.

Green Bean Studios' mission is to be a globally leading sustainable children's entertainment brand, addressing key issues in society through Edtech, GreenTech, RetailTech, and Tech for Good. By scaling our tractional multi-revenue brand, we aim to implement real, lasting change to tackle childhood obesity, children's mental health, the negative impacts of overusing technology, and the ongoing ecological crisis our world is facing. Through global expansion, we plan to deliver sustainable fun learning products including, toys, books and games; alongside this we will create enriching entertainment which educates and inspires this generation and generations for years to come.